Smart medication management service based on additive manufacturing for elderly patients - (SmartDose)

Age-UK found that 2 million people over the age of 65 are taking at least seven prescribed medicines per day. The number of prescribed medications taken increases as people age. Consistent managing and consumption of medications is important for successful recovery or continued management of a chronic illness and disease.

This project will develop SmartDose, an integrated solution that allows doctors to prescribe custom medication to patients, allows pharmacies to manufacture this medication and patients to conveniently collect and take this medication in a smart pill dispenser device. SmartDose will use a 3D pharmaceutical printer to print the custom medication, with the doctor specifying the shapes, colours, sizes, and doses based on an individual patient's need.

The consortium is led by FabRx, a specialist biotech company, focused on developing 3D printing technology for fabricating pharmaceuticals and medical devices. They are joined by Brunel University London (BUL), who have developed ultrasonic and imaging technology that can improve the printing process. Our Eureka partner, Yongatek, are a research and development company who have developed products for the healthcare sector and will develop the prototype system.